Early Childhood Education Outdoor Nature-based Play and Learning (ECO Nature Play): intervention development

Transforming early childhood health and wellbeing is essential to the UK’s future prosperity (1). However, current indicators highlight the need for new interventions to support these ambitions. For example, 20% of young children fall short of cognitive and emotional development goals (1). Meanwhile, obesity rates are rising; in 2021, 29.5% and 27.7% of 5 year olds were at risk of overweight and obesity, respectively (2, 3). Socio-economic disadvantage during early childhood also increases the risk of obesity, and this health gap widens with age (4).
Given that most children aged 3-5 years attend formal childcare, regardless of socio-economic position, preventative interventions in early childhood education (ECE) settings has the potential to enhance population health and wellbeing and disrupt mechanisms of inequality. However, benefits depend on numerous interdependent factors (e.g. type and quality of provision, parental engagement, and children’s relationships) (5).
Past research suggested that while ECE provision varies, nature-based ECE may hold particular promise in promoting children’s development, health and wellbeing through physical activity (PA) and play (6, 7). The positive impacts of exposure to nature in ECE settings can be long-lasting and comparable effects from such exposures, including narrowing socio-economic inequalities in health, are seen in settings across the life-course (8). Despite a recent and rapid global increase in nature-based ECE interventions, those developed to-date may be sub-optimal (9, 10), at least in part due to the lack of consideration of complex co-occurring issues. Enhancing ECE is strongly contingent on the mental health and wellbeing of educators (11), who face growing challenges and burn-out, leading to staff shortages affecting children’s experiences in ECE settings (12). Given that exposure to natural environments also promotes physical and mental wellbeing in adults (13, 14), we argue that optimally developed nature-based ECE interventions have the potential to affect outcomes across different stakeholder groups in ways that are synergistic, allowing both children and educators to flourish especially in ECEs with limited outdoor play provision and no naturalised outdoor space in areas of deprivation.
We propose an innovative systems-based approach to the complex challenge of promoting health and wellbeing in early years settings, which will recognise and target the potential reinforcing feedback loop created by the symbiotic benefits of nature-based ECE interventions for both the children and their educators, and account for the array of interacting factors that influence their implementation. This will build on our existing research that demonstrated the equitable potential of nature-based ECE in promoting healthy weight, and cognitive/emotional development, through outdoor PA and play (9, 10).
Our research will be underpinned by tested methodological frameworks (e.g. 6 Steps of Quality Intervention Development (15, 16)) and contribute much-needed insight in the UK context by co-developing interventions, alongside key stakeholders, that:

Have the potential to leverage co-benefits for different groups of actors (e.g. how engaging children in nature-based ECE affect educator outcomes and vice versa).
Account for systemic and contextual factors that influence their effective delivery.
Can be implemented feasibly, acceptably, affordably, and sustainably.